A systematic view of the optical variability properties in accreting white dwarfs

This project will leverage the ~400 observed accreting white dwarfs from the Transiting Exoplanet Survey Satellite (TESS) and provide the first systematic study of variability properties in accreting white dwarfs.